Development of an automated social responsibility platform driven by AI technology that digitises the process of vulnerability assessment to improve the delivery of services and support to vulnerable customers

Public wellbeing is becoming an increasing concern and the current COVID-19 pandemic has accelerated this public health challenge, with more individuals requiring governmental monetary aid and/or support. However, the current process for identifying those who are vulnerable relies on their self-disclosure, which few vulnerable people are willing to do. This means that many miss out on available help despite their manifest conditions. TellJO, founded by serial entrepreneur and CEO Dominic Maxwell and Rob Harlow, aims to provide an automated AI-driven social responsibility platform. This platform will provide an innovative and sustainable solution that will significantly improve the circumstances and wellbeing of those who are vulnerable.